Developing Eubacterium limosum as a robust chassis organism

The main aim of the PhD project is to engineer an Eubacterium limosum strain(s) to produce valuable chemicals from methanol. The first goal is to improve our ability to ferment E. limosum in a bioreactor, developing a robust method for continuous fermentation and using it to not only assay phenotypes from created mutants, but also to act as a form of directed evolution to allow for such things as adaption to feeding on gas alone. Deletions of non-essential genes (guided by a genome scale model) will be performed to gain a better understanding of genomic function, likely by using fermentation to assess product yields. Mutants would be created to improve product yields (of existing products) and/or introduce new pathways to produce more valuable chemicals.